Heterogeneous Mobile Edge Computing

During the last five years, the global use of mobile devices such as smartphones and tablets has
increased greatly. According to projections made by Cisco, many people will have at least 7 devices
by the year 2020 and demand for high-quality mobile services on a constant basis is increasing. As a
result of these increased demands, mobile networks are experiencing challenges such as high load
and high bandwidth utilisation, further complicated by varying wireless access efficiency.
Various vendors and associations have striven to come up with new technologies. Among these
innovative proposals, the European Telecommunications Standards Institute (ETSI) developed the
concept of Mobile Edge Computing (MEC) to address the problem of the likely mismatch between
"traditional" cloud computing (with its finite number of data centres) and the increasing number of
mobile users. MEC is also recognized by the European 5G PPP as one of the key emerging
technologies for 5G networks (together with Software-Defined Networking (SDN)). Similar
terminologies and concepts have been introduced by Cisco ("Fog Computing") and "cloudlets" by
Carnegie Mellon University.
MEC proposes moving data processing capability away from distant consolidated data centres in the
cloud to servers that are physically located closer to the mobile user, in order to support higher
Quality of Experience. At the heart of MEC is the provision of computing power in a delocalized
manner to offer users the lowest possible latency, the highest possible bandwidth and direct access
to real-time network applications, such as gaming, video streaming etc. The distinguishing features of
MEC are its closeness to end-users, mobility support, and dense geographical deployment of the
MEC servers.
Despite the several advantages, realising the vision of MEC is a challenging task because of the
administrative policies. There is a need to investigate the potential opportunities and techniques for
enabling the vision of MEC. At the moment, research on MEC is at a very early stage, with many key
issues still open. As such, this PhD project will investigate and propose innovative solutions for some
of the following MEC-related topics:
* Smart MEC computation scheduling and offloading;
* Distributed data storage and caching
* MEC platform management
* Application-aware performance optimisation
* Radio network-aware content optimisation
* Real-time load prediction models
* Reliable and scalable resource allocation
* Context awareness